Project: Non-fungible tokens for the world's first Amazement Park

Cuckoo Ka Choo is the world's first Amazement Park

The park invites an audience of all ages and abilities to embark on a 1 to 3 hour journey of exploration. There are 30+ immersive and interactive art experiences, escape rooms and slides into secret realms. Through creativity, discovery and play the park aims to inspire the audience and ignite the imagination towards the emergence of a better, more equal and harmonic world.

The exhibits are built from the dreams of 300 independent artists, for the first time ever you will have the ability to explore and interact with them digitally.